Co/Ni Superalloy Processing

Co/Ni superalloys are interesting by virute of their relatively low solvus temperatures for their gamma prime phase volume
fraction, which makes them attractive for applciations involving mechanical working, such as forged blades and containment
casings. In this project we will examines the mechanisms of microstructure development for these applications in a development
Co/Ni superalloy, using advanced microscopy techniques such as 4D NBED STEM, atom probe microscopy and synchrotorn Xray
scattering.